Inventive AI/ML software, to improve ESG data management and increase disclosure, enabling companies to visualise impacts and improve their sustainability performance.

Nossa Data is a UK fintech/ESG SME with a core project team of:

* Irina Dumitrescu (Project Lead)
* Anosh Malik (Technical Lead)
* Julianne Flesher (CEO)
* Aakash Kapur (Commercial Lead)
* Ruby O'Connell (ESG Lead)

Nossa Data is solving a significant unmet corporate need with its ESG data management platform. The project's software features will provide visualisations to track ESG KPIs and integrate ML/AI to provide smart suggestions and insights into users' industry peers and investor base. Nossa Data's ESG tool optimises ESG data management and analysis, improving transparency, efficiency and consistency. The result of this is not only for the benefit of companies themselves, but also for the planet, shareholders, stakeholders, and wider society, all of whom are impacted by their business.